An exploration of users' experiences with face-to-face (F2F) and digital music assessments

Background
Recent years have seen an exponential uptick in digital music performance assessments, with many UK-based music exam boards [1-3] now offering them. Many emerged during the pandemic, with F2F assessment impossible; research exploring digital assessment is consequently young. While many educational institutions report returning to F2F assessment, remote options have been retained by all boards cited above. This project will explore experiences of candidates, teachers and examiners engaging with F2F vs. digital assessment. Existing studies around music assessment typically evidence rater inconsistency [4-6]; some attribute this to insufficient training [7]. They consider F2F assessment within higher education (HE), where practices differ from external exam boards, particularly in that HE raters often know candidates. Music assessment software is increasingly sophisticated, perhaps seeming to offer greater consistency, but is currently not considered sensitive enough to capture nuance in musical performance, particularly at higher levels [8]. Studies specifically around digital music performance assessment are limited; those concerning wider digital assessment report that evaluation of written submissions, particularly in subjects like
mathematics, and in some healthcare-based skills tests, is considered robust [9-12], and consider video assessment as accurate and less stressful for students and patients. One study [9] reports higher student satisfaction with remote assessment when students interact with faculty, suggesting value in personal connection. In research specifically addressing remote music assessment, students were given options to submit a recording or delay until F2F assessment resumed [13]. Those selecting remote assessment scored higher for perceived self-efficacy than those delaying, suggesting each option might be more attractive to different candidates. Music performance assessment is more subjective than that of mathematics or clinical skills. Neural processing of music is complex [14], recruiting both cognitive and emotional processes that effectively "create" the musical experience within the brains of listeners [15]. More objective elements of music (pitch and rhythm accuracy) lend themselves to both F2F and digital assessment; some studies identify challenges in assessing other aspects (tone quality in string playing [16] and expression [8]) digitally. Other literature relates to experiences of public performance. F2F exams are commonly considered more nerve-wracking than digital submission and some research supports this - Yoshie et al. [17] cite live performance anxiety as detrimental to overall outcome. ECG data suggest physiological arousal peaks as performers wait backstage [18] - F2F candidates sit in a waiting room, likely replicating this experience; digital candidates do not. Some evidence, however, suggests that public performance offers social facilitation, with performances recorded in front of a live audience, rather than in isolation, overwhelmingly preferred by listeners [19]. It seems some candidates might achieve a better outcome F2F. Additionally, while the opportunity to re-record might appear to make an exam easier, anecdotal evidence suggests that deciding when to stop and submit is challenging for many. Research reports a significant correlation between music performance anxiety and perfectionism [20, 21] - a combination unlikely to be healthy for these candidates.

Research Questions:
How do experiences of candidates, teachers and examiners differ when engaging with ABRSM's face-to-face or digital music assessments?
- Which qualities do candidates, teachers and examiners value, and not value, about ABRSM's F2F and digital assessments?
- To what extent do examiners mark consistently across F2F and digital assessment?
- To what extent does marking environment impact marking consistency?
- Where does examiners' attention lie in F2F or digital exams?